Mixim: a remote audio production tool

The project seeks to research a way for musicians and audio engineers to more easily work together on the same projects by using the internet to keep the work up-to-date. The resulting product will integrate with audio recording software to transfer the assets of the project between users via a cloud-based storage service.